(SuperCO2) Phase transition of supercritical carbon dioxide (CO2) in transonic flows for shaping next-generation turbines

Overview and aims of the SuperCO2 project: The supercritical carbon dioxide (sCO2) cycle is a promising power generation technology with the advantages of compactness, efficiency, high safety and environmental friendliness. However, the phase transition of sCO2 near the critical point, one of the salient issues affecting long term operability and reliability of sCO2 systems, is still not fully understood due to the complicated flow behaviour in supercritical-gas-liquid phase transitions accompanied by heat and mass transfer processes. The proposed project aims to reveal the fundamental understanding of the nonequilibrium condensation of sCO2 in transonic flows and potentially promote the development of the next-generation clean, efficient power cycle.

Contribution of SuperCO2 project: The proposed project will contribute to the understanding of the nonequilibrium condensation of sCO2 in transonic flows by proposing experimental and numerical studies. This model is able to precisely determine the formation and growth of nanodroplets with heat and mass transfer during the sCO2 phase transition. The proposed project providing a deep understanding of the phase transition of the sCO2 near the critical point, which will not only reduce thermodynamic and aerodynamic losses but also improve the reliability and life of turbine components, goes beyond the state-of-the-art of understanding of the current sCO2 technology. Thus, the sCO2 project shows a breakthrough ambition to potentially promote the development of a new generation of power cycles. More than 4 papers are expected to be published in prestigious peer-reviewed journals. Duo to wide applications of the sCO2 cycles, this unique project will not only be helpful to the European power industry, including the R&D of new power generation technology but also will promote the fundamental research level in related areas, such as supercritical fluid flow and condensation dynamics.